AEH: An AI-driven Herd Screening platform harnessing gene expression in livestock to provide UK farmers with actionable insights for improving herd productivity.

AEH: An AI-driven Herd Screening platform harnessing gene expression in livestock to provide UK farmers with actionable insights for improving herd productivity.